Smart Arrays for 6G Radio Communications

Design of a reconfigurable transceiver array for 6G wireless communications to address the growing demands for high data rates, low latency, and massive device connectivity.